University of East London and Cistor Limited KTP 21_22 R2

To demonstrate the environmental and economic opportunity to keep networking equipment in use for longer and inspire industry wide behaviour change, significantly reducing ICT's environmental impact.